IVI (Isothermal Variable-volume Infusion)

The project will research a novel Isothermal Variable-volume (IVI) resin infusion technique to produce single shot, ultra-light weight, damage tolerant, multi-spar wing type torque boxes, at very high build rates. Enhanced composite material properties, automated preforming and innovative design methods will be investigated. A demonstrated automated manufacturing and inspection cell is envisaged. Rapid part quality assessment and reporting technologies will be integral to the desired outcome.

Unique microstructural layup scenarios ('Helicoidal') will be benchmarked against traditional classical laminate theory and emerging 'double-double' ply architectures, to meet different design requirements for thin-skin and thick-skin wing structures, including the role of structural foam sandwiches. There is considerable potential to deliver a step change in reduced raw material usage and touch labour costs. Ultimately, the proposed unitised, lightweight structures will contribute to increased fuel efficiency for a broad range of aircraft platforms, enabling the transition to new sustainable propulsion technologies, such as battery and hydrogen powered aircraft platforms.

The multi-spar, closed box concept, can be applied to a wide range of aerostructures such as small wings, control surfaces (flaps, ailerons), horizontal and vertical stabilisers.

Principle IVI innovations include:

* Production rates up to 8,000 per annum with aerospace quality standards.
* Adoption of unique microstructural ply architecture and 'Double-Double' optimised structural build concepts.
* Damage tolerant, low weight, low cost, certifiable philosophy.
* Isothermal resin infusion process employing rapid cure systems.
* Low pressure "surface" Resin Transfer Moulding of deep section components.
* Multi-spar stiffening concepts, including light-weight structural foam web option.
* Complete co-cured torque box components (multi-spar with integrated skins) with minimal subsequent assembly requirements.
* Significant reduction/elimination of fasteners through in jig bonding of internal rib details.
* Rapid Dry fibre Placement of low areal weight CFC materials (<100gsm) UD tow feed stock with net edge trim capability (up to 95% material utilisation).
* Automated preform mould loading and part demoulding at elevated temperature.
* Advanced mould tool design and manufacturing concepts.
* Rapid NDI techniques combined with smart reporting systems.